A low cost, small footprint garden bike store

"In a survey of adults across the UK, 40% do not own a bike and 20% of those said that they would like a bike if they could find a suitable storage solution. For many bike owners, particularly those in built-up areas with limited outside space, the problem of storing their bike securely and conveniently has limited the amount that they want to get it out and use it.

Outside houses bikes are attached with D Locks or chains to railings but the bikes are often exposed to the elements and on full view to encourage speculative thieving. Sometimes they are covered by a fabric waterproof sheet which is not convenient to put on and off and not effective at keeping the bike dry.

The solution for some bike owners is to keep their bikes inside, hanging on hooks in hallways or generally around the home where they cause congestion and clutter up the living space.

There has also been a growing trend to erect small sheds or bike stores in front gardens however these are costly and will generally fall foul of Planning Regulations and in some cases householders have been forced to remove these shelters.

**_The Bike Park is a compact, low cost bike shelter_**

**_that is convenient, aesthetically pleasing and not an eyesore to the street scene when erected in a front garden_**

**_while providing protection from the weather and theft._**

The Bike Park concept is based on utilising a low cost plastic sheet material that can be pressed/heated to form an integral hinge. With a planned manufacturing cost of £20 the Bike Park retail price is designed to be less than half that of current products with added benefits of being

\*smaller footprint and better suited to a front garden

\*more secure against theft

\*aesthetically pleasing and less conspicuous to thieves

\*lower cost delivery/easier for consumers to collect from store

\*easier for DIY home assembly/installation"